Gluing, Rigidity and Uniqueness Questions in Geometric Analysis

We want to study two different but related types of geometric object called special Lagrangian (SL) submanifolds and Lagrangian self-expanders. SL submanifolds have the attractive property that they are volume-minimizing, so can be thought of as like soap films. We also wish to consider another related type of volume-minimizing objects called Cayley 4-folds. Mathematicians have studied the equations governing soap films for over two hundred years and many widely applicable mathematical techniques were first developed to study the soap film equations (nonlinear elliptic equations). These techniques are now used by mathematicians, physicists and engineers in a whole range of problems completely unrelated to soap films. While much is now known about soap films themselves, their study is still an active area of research with several recent important breakthroughs. For generalised soap films like SL submanifolds, much less is known; some completely new phenomena occur which we are only just beginning to understand.

The study of Lagrangian self-expanders is motivated by a distinguished and natural way to move geometric objects which live inside larger spaces called Mean Curvature Flow (MCF). Under MCF, a sphere will simply shrink, whereas Lagrangian self-expanders grow. MCF tries to move a given surface so that its area shrinks as rapidly as possible. MCF has a strong smoothing effect in which local irregularities tend to get smoothed out very rapidly, in much the same way that heat spreads out from a heat source. For this reason it has been used by many engineers as a robust way to remove noise from empirical data, e.g. images of brains from various types of scanners. The engineers often rely on tools developed primarily by mathematicians. One difficulty with MCF is that over long time periods its smoothing effects may be overwhelmed by nonlinear feedback and thus singularities may develop in the flow. This project will contribute to our understanding of how singularities can form in a special type of MCF called Lagrangian Mean Curvature Flow.

Our project is to study SL submanifolds, Lagrangian self-expanders and Cayley 4-folds with "ends". We want to show that in certain circumstances knowing only the "ends" of a geometric object completely determines its global structure. This is important because it says if we understand how an object looks only at a very large-scale then we can infer how it looks at all scales. If we draw the curve xy=1 for positive x and y, we see that it has two "ends": one which gets closer to the x-axis and the other which gets closer to the y-axis. Overall the curve xy=1 approaches a pair of straight lines (the axes) which intersect at just one point (the origin). If we consider the same equation xy=1, but now where x and y are complex numbers, we get a surface with two ends each of which is asymptotic to a plane. Moreover, the two asymptotic planes meet at just one point, so we call them transverse. We want to study objects with the same property: they have two ends that each approach a plane and the pair of asymptotic planes are transverse.

Our aim is to show that if we have a pair of transverse planes then either there is no SL submanifold or Lagrangian self-expander with two ends asymptotic to them, or there is just one (possibly satisfying some extra conditions to make it unique). We also hope to explore some of the consequences of these structural results; hopefully this will eventually lead to the solution of the important and difficult problems of finding SL submanifolds using Lagrangian Mean Curvature Flow and defining invariants using Cayley 4-folds. There are also connections to more diverse areas including the study of generalised soap films and soap bubbles, "gluing" problems, Homological Mirror Symmetry (which was inspired by ideas from theoretical physics in String Theory and M-Theory), and the study of nonlinear partial differential equations.

Potential impact
Our proposal is to study special Lagrangians, Lagrangian self-expanders and Cayley 4-folds with controlled asymptotics at infinity using techniques from Geometric Analysis to understand the nonlinear partial differential equations which govern the geometric problems.

Special Lagrangian geometry is an important and dynamic part of modern mathematics with connections to diverse areas including: minimal submanifold theory, higher-dimensional gauge theory and Mirror Symmetry, as well as String Theory in physics. The related geometries of Lagrangian self-expanders and Cayley 4-folds we propose to study lie within the exciting developing fields of Lagrangian Mean Curvature Flow and calibrated geometry in manifolds with exceptional holonomy, which in turn have further relationships with the aforementioned research areas. Our proposed project has implications in particular for: singularity formation and long-time behaviour in Lagrangian Mean Curvature Flow, extensions of the structure theory for asymptotically planar minimal surfaces and hypersurfaces to higher dimension and codimension, and aspects of Lagrangian Floer homology.

Geometric Analysis is internationally recognised as a powerful and important mathematical tool: within the past 10 years it has enabled the solution of important outstanding problems including the Poincaré and Geometrisation Conjectures. In the recent International Review of Mathematical Sciences it was found that the "part of geometry that most needs strengthening in the UK is the connection between geometric analysis and partial differential equations" and the review recommended that "opportunities should be exploited for fruitful collaborations between analysis and other fields of the mathematical sciences, most notably in geometry and topology". The visit of Professor Nikolaos Kapouleas, together with the outcomes of the proposed research, will help boost the development of research in Geometric Analysis in the UK and has the potential to motivate new interactions between researchers in Geometry and Analysis, particular with those working on nonlinear partial differential equations. The series of lectures Kapouleas will give via Access Grid to the Taught Course Centre of Bath, Bristol, Oxford, Imperial and Warwick, and the CANPDE-funded week-long visit of Kapouleas to Edinburgh will facilitate such an impact on UK Geometry and Analysis.